MOVE - Marketing Online through user-generated Video Engagement - Qubeeo Limited

**Project:** UK-based SME Qubeeo Ltd will conduct radically innovative R&D during this 15 month, £403K Industrial Research project.

**Need:** 'User generated' (UG) video-content has greatest impact in influencing online purchases and brand loyalty due to authentic/trusted nature. However, significant barriers to utilising UG video-content at scale exist:

* Identifying high-quality, brand appropriate UG video-content amongst billions of daily social-media video posts
* Acquiring copyright/GDPR compliant usage rights
* Understanding most effective UG Video content and measuring impact

**Innovation:** The MOVE project develops game-changing/disruptive and user-focussed innovation enabling global brands to automatically identify and utilise UG video-content across key marketing channels to drive efficiency/conversion. Innovations include:

* Unique AI video classification with custom-trained algorithms.
* System allowing brands to secure exclusive, GDPR compliant usage rights to UG video-content.
* Performance and recommendation system monitoring engagement and effectiveness of UG video content by AI to power recommendation and sourcing of UG content.

**Exploitation:** Qubeeo's existing image-based UG content platform, StoryStream, is used by major brands across multiple sectors. UG video tools developed in MOVE incorporated into new StoryStream module, providing immediate routes-to-market

Existing commercial relationships with international brands and marketing agencies, offers access to domestic/global network of sales channels with 10's of thousands of international customers to sell StoryStream services.

Forecast profit from MOVE innovation by 2029 delivers 3090% RoI on Qubeeo's £121K match-funding.

**Market Interest**: Significant demand from Qubeeo's customers to utilise UG video-content with two major brands already committed to licence the output of the project once commercialised.

**Post-Project Funding:** Swift post-project exploitation, utilising commercialisation funding to rapidly complete software productisation and deployment within existing StoryStream platform. Combination of commercialisation funding and revenue generation used to build sales/marketing resources and teams supporting new subscribers to StoryStream.

**Team:** Expert development and data-science team has necessary skills/experience to successfully complete market-focussed project and rapidly exploit results.